Tan Safe Ltd - Patent

Tan Safe is developing a new concept in sun protection for the skin. It is a business whose primary aim is to raise awareness about the harmful rays of the sun and reduce the rise in skin cancer. Each year there are 2000 deaths in England and Wales from melanoma and approx 55,500 deaths from melanoma worldwide. Tan Safe’s new concept will offer an alternative innovative product which combines a unique formula using new science and technology.